The Rothamsted Long - Term Experiments - National Capability

Technical abstract
Between 1843 and 1856, nine field experiments were started at Rothamsted. Eight of the original experiments continue today, albeit in a modified form. They were established to address issues of global food security and have continued to contribute substantially to our ability to increase agricultural productivity, improve farming methods and increase efficiency. The Long Term Experiments (LTEs) now represent the oldest ongoing agricultural field experiments in the world; they are unique. They continue as a source of interconnected data on secular trends in climate impacts, soil metrics, agronomic and genetic improvements. As such the Long Term Experiments-National Capability (LTE-NC) is a source of unique knowledge for global studies relevant to food security. The overall purpose of the LTE-NC is to manage and maintain the unique Rothamsted LTEs, associated Sample Archive and electronic Rothamsted Archive, for the benefit of the UK bioscience community and to facilitate internationally-excellent research in the field of food security and agroecological research.